Analysing the greenhouse gas mitigation potential of combining a wind propulsion technology model with a route optimisation model

Analysing the greenhouse gas mitigation potential of combining a wind propulsion technology model with a route optimisation model (project summary to follow).